The Interaction between Gradability and Modality: The View from Ndebele and Afrikaans

This research project aims to contribute to the study of language through bringing together semantics and typology, two still largely separate subfields of linguistics. While semantics is concerned with the formal modelling of meaning in natural language, typology refers to the study of linguistic diversity and communalities found in natural language. Within these subfields, this project will explore the interaction of gradability and modality, and ultimately develop a formal analysis of modal comparison in both Ndebele and Afrikaans, two languages under represented in these research fields.